Ship Energy And Condition Optimisation & Routing Enhancement System (SEA-CORES)

BAE Systems, Maritime Services are working in collaboration with James Fisher Mimic, James Fisher Shipping,

Fugro Geo, OSIsoft and Southampton University on a jointly funded project, with support from Innovate UK, to

develop a holistic solution to assist the global shipping operators in understanding the tradeoff space for

optimising fuel and energy consumption across their fleet. This includes deriving new insights into operational

efficiency through complex data analytics; integrating disparate data sources through exploiting leading edge

positioning; generator energy management; dynamic ship energy performance profiling and condition

monitoring technology linked to prognostics. This innovative approach and capability will help ship operators to

visualise and trade off many key factors that drive operational efficiency in future, which will help operators to

drive down operational costs. Part of this work is to investigate how to establish a global standard for

optimisation technologies, to encourage interoperability and leading edge solutions to meet a growing demand

for ship optimisation measures.